FibreSense

FibreSense is a collaborative research programme to develop on-engine sensing capability using novel Fibre-optic technologies. Initially considering bay monitoring for overheat and fire protection applications this technology development and evaluation programme is envisaged to provide higher resolution data compared to incumbent technologies enabling improved life/ failure diagnostics and reduced in-service events. Through this programme the partners aim to develop joint technology roadmaps to explore future opportunities for technology exploitation in health monitoring and propulsion system control.